Advanced numerical modelling and development of design rules for novel demountable steel-concrete composite bridges

The PhD project will develop advanced finite element models in ABAQUS to reproduce the complex nonlinear behaviour of full-scale specimens (e.g. 10 m span steel-concrete composite bridge) in the laboratory. The calibrated models will be used to: (i) gain further insight in the local behaviour of the new components; (ii) optimise their structural details; and (iii) assess their effect on the short-term and long-term behaviour of composite bridges. Moreover, parametric numerical simulations will be conducted to expand the available experimental databank and formal statistical methods will be used to develop reliable design rules within the framework of Eurocode 4. Finally, the project will conduct realistic bridge design and life cycle cost assessment studies.